Computational Geneticist

Technical abstract
Mathematical biology is pervasive throughout the Institute¿s research programmes, covering Data Integration, Modelling, Analysis and Epidemiology. It builds on a long tradition of research on quantitative genetics and animal breeding that has evolved to fully embrace the genomics era. Research encompasses both development and utilisation of mathematical and statistical approaches. With the increased of complete genome sequences and the availability of high throughput genomics technologies comes an even greater need for analytical tools for data analysis, interpretation, modelling and prediction. The major challenges ahead are to maximise the value and accessibility of genomics information. The major objective of this post is to provide input on experimental design, data analysis and interpretation, particularly in quantitative, population and statistical genetics and genomics. Activities include: Estimation of heritabilities and genetic variances utilising restricted maximum likelihood (REML) or other approaches. Estimation of genetic distances or relatedness using molecular marker data, phylogenetic reconstruction. Estimation of linkage disequilibrium and haplotype structure within populations or pedigrees. Building linkage maps. Dissection of complex traits utilising QTL analysis through linkage or association. Analysis of data from microarray expression studies or eQTL studies. Contributing to the design for studies such as those listed above. Learning and critically evaluating new software tools and packages. Liaison with other members of the project teams and contributing to overall project progress. Reporting of findings to project scientists, funders and other stakeholders. Drafting scientific publications arising from this work. Documentation of results obtained and the process by which they were obtained. Contributing to training and supervision of staff, students and visitors.